Continuous Solid-state Smart Microwave-based System for Manufacturing Low-carbon Concretes

This proposal addresses directly an enhancement of the efficiency, export potential and energy utilization of the UK concrete industry, as cement is the second most used substance on the planet after water and the manufacturing process produces large amounts of CO2 per year. The proposed technology will enable concrete manufacturers to increase the quantities of low carbon cement they use by developing a highly cost-effective continuous, conveyor-based solid-state microwave-based system for the production of low-carbon concretes incorporating higher levels of waste products, with lower energy use and lower carbon footprint, yet retaining high mechanical performance. The significant reduction in the carbon footprint is expected to lead to rapid environmental, social and economic impact and hence market opportunities.